Policy and Evidence Centre for Modern Slavery and Human Rights

Modern slavery traps 40 million people worldwide, costs the UK economy between £3.3-£4.3bn a year and is described by the Prime Minister as "the great human rights issue of our time" . Despite the UK's world leading Modern Slavery Act, there are still between 10,000-13,000 people enslaved in the UK, often hidden in plain sight.

A Policy and Evidence Centre (PEC) will provide independent, impartial and authoritative insight and analysis of practical utility to Government, Parliament, business, NGOs, and international organisations. It will undertake policy-focussed research, respond to strategic challenges, advance understanding and stimulate innovative and effective solutions.